Social Protection and the Gendered Impacts of COVID-19 in Cambodia: Longitudinal Research to 'Build Back Better' in the Global Garment Industry

The COVID-19 pandemic is having significant repercussions on the global garment industry, of huge importance not only to Cambodia's economy, but also to its 1 million workers, 80% of whom are women. Many garment factories are interrupting production with the effect that 1/4 of workers have been dismissed or temporarily suspended. Formal social protection in the sector, though improving due to multi-stakeholder efforts, is weak and fragile. Mixed-method longitudinal research will track and amplify the experiences and coping mechanisms of 200 women workers as they navigate the financial repercussions of the COVID-19 pandemic. The project's interdisciplinary team from human geography, political economy, and organisation studies will generate new knowledge on underlying and differentiating determinants of risk and resilience arising from formal and informal social protections.

The ambitious study will focus its policy attention on learning to 'Build Back Better' social protection to prevent and mitigate longer-term impacts of the pandemic and future risk events. Our approach centres women's representation in planning and decision-making as critical to 'stitching back better' just and resilient garment supply chains to make progress towards gender equality (SDG5), inclusive economic growth and decent work (SDG8). The project's impact, within its 18-month lifetime, will be compelled by its partnerships with, and pro-active convening together, of government (Cambodian Ministry of Labor, British Embassy), regulators (ILO, Better Factories Cambodia), industry (Garment Manufacturers Association in Cambodia, H&M), think tanks (ODI), workers' organisations (CATU, the only female-led union in Cambodia), and women's media (Women's Media Center and the Messenger Band).